Heriot-Watt University And MacTaggart, Scott & Company Limited

To design and construct multi-sensor devices, capable of intelligently monitoring the performance of mechanical and electrical systems in the field and during development.